ZERO CARBON - Solar forecasting and future sustainable power systems

The contribution of PV energy to the electricity generation mix continues to grow. Installed capacity in the UK in 2020 was 13.4 GW and is expected to increase to 40 GW by 2030. Accelerating the adoption of solar energy will present significant challenges